Liverpool John Moores University And Colas Limited

To develop and evaluate microasphalt containing glass fibres giving high resistance to cracking, and establish the capability for further exploitation of glass fibre in pavement applications.